AI-enabled Climate-Smart Fertiliser Practice for Sustainable and Resilient Farming

UK agriculture is responsible for 10% of the UK's emissions, where the 967K tonnes of Nitrate fertilisers the UK uses annually release around 5.4 million tonnes of greenhouse gases (GHG). Farmers are advised to follow AHDB guidance to plan their fertiliser practices for mitigating GHG emissions. As rising cost of fertilisers and restrictions on fertiliser use, growers are looking towards more sustainable fertiliser practices (SFP). There is increasing demand for innovative approaches that can help farmers grow sustainably through climate-smart fertiliser practice to improve farm resilience.

Effective SFP is dependent on appropriate selection of fertiliser types and application timing, confidence in fertiliser application rates, and accurate quantification of its impacts on soil health. Several classic SFP solutions are available, but limitations restrict their usability:

* Organic fertilisers contribute to improving soil health by enhancing soil structure, moisture retention, and microbial activity, but suffer from low release of nutrients and increasing costs.
* Control-release fertilisers provide a sustained source of nutrients for crops with long-growth cycles and slow nutrient release rates, but have relatively higher initial cost and limited application flexibility.
* Nutrient management planning enables optimising the use of fertilisers and other nutrient sources, but require rich technical knowledge and expertise.

Implementing these solutions can be highly costly, complex and inflexible, where it can be challenging for farmers with limited resources or lacking access to necessary tools.

In a recent InnovateUK project ( 107462), we developed a sustainable fertiliser management platform _'ParallelFarm'_ with adaptive AI techniques for simulating and predicting fertiliser practices_._ Here, we propose to build on the success of this project by evaluating and optimising AI-enabled fertiliser practices in wheat production that offers:

* reducing crop growth stage and environmental conditions to provide climate-smart fertiliser recommendation.
* accessing and optimising use efficiency of advance fertiliser with urease or nitrification.
* quantification of soil GHG flex response to fertiliser applications

It will build on existing resources in the consortium, including: ParallelFarm platform (Mutus-Tech), AI enabled fertiliser prediction model (UoS), agronomic and fertiliser expertise (HAU), and farms from Velcourt.

This new AI-enabled climate-smart fertiliser practice solution will improve farm resilience, reduce unnecessary fertiliser use, and improve farming productivity. The technology will help tackle wider challenges such as reducing growing costs for farmers and the environmental impacts of fertiliser use. Additionally, it will provide a soil GHG accessing training tool for farmers/advisors. Ultimately, it will improve farm productivity and profits, and stimulate growth of the UK market.